Robot Learning Bimanual Coordinated Compliant Manipulation: from Experience to Exploration

Robot bimanual manipulation (RBM) is essential for human-like tasks in both industrial and domestic settings. Current research on RBM mainly
focuses on motion planning for contactless tasks. However, it has not been well investigated yet how to handle more challenging bimanual contact-rich
tasks, in which three aspects are pretty critical, i.e., the RBM skill presentation, compliant interaction, and robust generalizability. BiCoEXP targets to
exceed the state-of-the-art for trustworthy contact-rich RBM by enabling robots to learn from experience and exploration, namely, learn multifeatured
manipulation RBM skills from human demonstration (LfD), and then learn robust control-aware manipulation policies via deep
reinforcement learning (DRL). Specifically, a skill primitive representation will be first developed to encode multiple manipulation features, including
motion trajectories, impedance/force, and manipulability profiles, which can be estimated from a multimodal dataset obtained from human
demonstrations. To address the coordination of dual arms, a deep neural network (DNN) model integrating a multimodal transformer-based encoder-decoder
with a graph network will be developed and trained to model bimanual coordinated actions. Subsequently, a hierarchical control strategy will
be designed to retrieve the learned manipulation and coordination features and to guarantee compliant and safe robot-environment interaction in
contact-rich scenarios. Further, BiCoEXP will develop a multi-level control-aware DRL-based learning control framework for contact-rich RBM
skills, in which the DRL agent will be enabled to learn explainable control-aware policies instead of directly outputting explicit motion/force
commands. A multi-level policy mechanism will be designed to bring the benefits of high-level learning and low-level control together to achieve
better robustness and stronger generalizability. BiCoEXP is expected to push this topic forward to a higher level.